University of Portsmouth and Bounce Foods

To develop industry leading packaging that will be smarter, multifunctional and sustainable, with integrated market intelligence capture and display, suitable for the transportation of products, enabling product diversification predicated on real-time big data.